Development and Maintenance of the Tectorial Membrane, an Extracellular Matrix of the Cochlea required for Normal Hearing

Our sense of hearing depends upon the cochlea, a snail shaped organ of the inner ear that contains two types of cell, sensory hair cells and non-sensory supporting cells. While sensory hair cells process sounds entering the ears, the non-sensory cells perform several other key roles, such as providing mechanical support. The hair cells and the supporting cells lie between the basilar and tectorial membranes, flexible strip-like structures than can transmit vibrations caused by sounds along their length. The tectorial membrane is produced by the supporting cells, and it contains two main structures: long, straight, stiff fibrils that resemble uncooked spaghetti and are made of proteins called collagens, proteins which are found throughout the whole body. The collagen fibrils are imbedded within the striated-sheet matrix, a structure made of proteins that are only found in large quantities in the inner ear and form thin sheets that are stacked one upon the other like layers of lasagne.

The tectorial membrane is known to be essential for normal hearing, and it works a bit like the lens of the eye. It helps to focus the energy of sound onto the sensory hair cells, the cells that produce the electrical signals our brain perceives, for example, as speech or music. Although the tectorial membrane is known to be critical for normal hearing, how it develops and how it is maintained for life are questions that remain largely unexplored. These questions are important as defects in genes encoding various proteins of the tectorial membrane cause different forms of deafness, some of which start early on in life (suggesting an effect on development), whilst others develop on later in life (suggesting an effect on maintenance).

We have recently discovered two proteins in the tectorial membrane that continue to be made after it has finished developing. One of these, a protein called EPYC (pronounced ep-ic), is associated with collagen fibrils in other parts of the body. Although a loss of EPYC early in development causes hearing loss, it is not known if this is due to the loss of EPYC protein from the tectorial membrane or other structures like the basilar membrane. It is also not known if the loss of EPYC causes a form hearing loss that gets progressively worse with age.

The other protein is called CEACAM16 (pronounced see-ee-ay-cam16). CEACAM16 is known to be needed for the development of the striated sheet matrix of the tectorial membrane, and its loss causes the remaining non-collagenous matrix to disappear rapidly as animals get older. We do not know, however, if CEACAM16 has to be made all the time to prevent age-related TM degradation. Possibly, if a matrix does not develop normally, it simply does not last very long. CEACAM16 continues, however, to be made in adult animals and presumably for a good reason.

To answer these questions about EPYC and CEACAM16, we will use mice in which proteins can be switched off before or after the tectorial membrane has developed. Also, we will use mice in which we can turn on the expression of tectorial membrane proteins as the animals get older to see if this will stop the striated-sheet matrix from degrading as the animals get older. We can do this by simply by adding an activator to the drinking water.

The combined outcome of these experiments should help the design of potential strategies for preventing age-related degeneration of the TM, and helping to preserve normal hearing for life.

Technical abstract
The tectorial membrane (TM) contains a precisely patterned array of collagen fibrils imbedded in a matrix formed by a number of glycoproteins including TECTA, TECTB and CEACAM16. Mutations in the genes encoding these proteins cause early onset and/or progressive forms of human hereditary deafness, but little is known about how the TM is produced and maintained for the lifetime of an animal. The project addresses four questions:

1. Is epiphycan (EPYC), a small leucine rich proteoglycan recently identified in the TM, required for the normal development and patterning of the collagen fibrils in the TM?

2. Does the loss of EPYC before or after onset of hearing cause progressive hearing loss?

3. Is the continuous production of CEACAM16, a protein required for development of the non-collagenous TM matrix, also needed for long-term maintenance of TM structure?

4. Can the overexpression of CEACAM16 in the cochlea prevent age-related loss of the non-collagenous TM matrix seen in wild type C57Bl/6 mice?

To address questions 1 to 3 we will make mice expressing conditional alleles of Epyc and Ceacam16. Epyc will be deleted ubiquitously before and after the onset of hearing; Ceacam16 will be deleted after the onset of hearing. Confocal immunofluorescence and transmission electron microscopy will be used to assess the development of collagen fibril patterning, and the stability of the collagen fibrils up to 1 year of age. A thresholding technique (using Toluidine blue stained sections) and electron microscopy will be employed to assess the loss of non-collagenous matrix. Measurements of ABRs and DPOAEs will be used to assess auditory performance. To address question 4, mice expressing the reverse tetracycline transactivator driven by the otoancorin promoter will be used to test if conditional overexpression of Ceacam16 in the cells to which the TM is attached in mature animals prevents age-related changes in the TM of C57Bl/6J mice.

Potential impact
Beneficiaries of the research

The research addresses the issue of how a structure essential for normal hearing develops and how it is maintained for the lifetime of an organism. The work will enhance our understanding of fundamental biological processes and explore ways for preventing the gradual deterioration of an organ that enables us to communicate and interact socially with one another. The project has the potential, in the long term, to impact upon both the private and the public sectors. In the shorter term it will impact upon the academic beneficiaries listed in the Academic Beneficiaries section. These include those interested in the mechanism of hearing and deafness, those interested in tissue morphogenesis, and those interested in how extracellular structures develop and change with age. The research should also be of interest to academics attempting to find a means for stimulating the regeneration of sensory hair cells as a cure for deafness, as a tectorial membrane may also be required for optimal stimulation of any hair cells that are recreated. Additional beneficiaries will be graduate and undergraduate students who become involved in the project, clinicians interested in restoring hearing, patients with hearing loss resulting from mutations in genes encoding components of the tectorial membrane, and members the public attending open days and special events we organize at Sussex. In the longer term, and as the human life continues to increase, the number of beneficiaries may also rise.

Potential benefits of the research

Enhanced understanding into mechanisms of development and maintenance of the tectorial membrane is a potential benefit of this research, and will inform on the development of strategies for repairing or preventing certain forms of human hereditary hearing loss. An increased appreciation of the complexities of hearing and deafness and the necessity of protecting ears from harmful stimuli is a societal benefit that should result from our outreach activities. The acquisition of essential research methods in hearing research (morphological, physiological, genetic and biochemical) by graduate and undergraduate students engaging with the project is a yet another potential benefit of the project.